ROLI LTD BeatPOC (BeatHive Proof of Concept)

ROLI is a design-led technology startup that is about to ship its first product, the multi-awardwinning
Seaboard GRAND. Our mission is to empower people through intuitive technology,
developing interfaces that expand the bandwidth of human-computer interaction.
BeatHive is a new type of digital music sequencer designed for easy compatibility with
computers and tablets. It takes two converging product categories, electronic drum kits and
sequencers (both popular music products with growing markets) and integrates them into a
single modular system featuring our proprietary SEA Interface technology and an entirely
novel design. SEA technology, combined with a series of further technological innovations
required to realise BeatHive’s breakthrough form factor, will enable us to create a product that
is lightweight, portable, intuitive and accessibly priced, while also offering richness of
interaction and an unprecedented level of functionality.
Our launch of the Seaboard GRAND met with global enthusiasm, with thousands of people
from almost 100 countries registering for the chance to pre-order one of the first 88 Seaboards
in the space of two weeks. BeatHive will build on the technological innovation of the
Seaboard, and will add value to our existing SEA technology by combining a number of
additional functionalities.
This application seeks funding for a proof-of-concept R&D project to enable us to conduct
research into the feasibility and long-term possibilities of the BeatHive project. Our key
objectives are: (1) to verify the technological feasibility of the product by solving the
fundamental electronic, mechanical and software engineering challenges, enabling us (2) to
build a basic prototype, which we can use (3) to assess the commercial potential through user
trials and (4) to explore options for manufacturing and assembly.